Few-Shot Imitation Learning for Robot Manipulation

Abstract: The aim of this project is to develop a method through which a robot can learn object interaction skills, while minimising the required amount of human supervision. Specifically, given one or a few human demonstrations of a skill, the robot will use techniques from computer vision and machine learning to efficiently learn that skill. The ultimate goal is to design algorithms that can be easily and quickly utilised by non-expert individuals, allowing for deployment in everyday environments, such as homes or industrial settings.

Keywords: Robotics, Robot Learning, Computer Vision, Machine Learning